Flour to the People

‘Extension for impact’ funding will allow the Flour to the People project to bring better flour and breadmaking skills to a greater number of communities, replicating the successful model developed so far. Key learnings from interaction with communities and bakers across the country will be developed into an inspiring ‘Operating Manual’ and made available to support new groups interested in engaging and involving their community in a more resilient local flour and bread system.

Furthermore, the project will look for creative alternatives to the current flour distribution system through research into the most efficient low-carbon fairtrade method of getting flour to the people. The results of this research will shape our approach, ensuring that we deliver our flour in a way which causes the least negative impact on the environment and the most positive benefit to individual and community wellbeing.